Infospaces Ltd

Innovate UK provided us with some initial innovation voucher funding to explore a portal solution for improving Home Care delivery. We expect to use this funding as a springboard for further development of the product idea.